Low Emission Nutrition

_Low Emission Nutrition_ aims to evaluate low-carbon nutrition approaches under real-world UK arable conditions, focusing on wheat and potato crops. The goal is to generate independent, farmer-led evidence comparing these alternatives to conventional nitrogen fertilisers in terms of productivity, cost-effectiveness, and environmental impact.

UK agriculture must reduce greenhouse gas emissions from fertiliser use while maintaining yields and profitability. Conventional nitrogen sources like ammonium nitrate and urea are widely used but carry high embedded carbon. Although low-carbon alternatives are emerging, farmers lack robust, comparative data to guide adoption.

This project addresses that gap by trialling products market leading approaches across commercial farm sites with varied soils and in wheat and potato crops. Trial designs will be co-developed with farmers, who can nominate additional products to ensure relevance.

Each site will use split-field, strip, or replicated plot designs, comparing low-carbon products against standard regimes and untreated controls. Data will be collected using manual assessments and precision tools like NDVI imaging & GPS mapping.

Outputs include a final report, site-level data, farmer insight videos, and a practical guide. These will support evidence-based decisions and contribute to achieving UK Agriculture's Net Zero goals.